The impact of implicit professional bias on the identification and risk management of adolescent neglect within social work

The study will:
test whether social workers possess implicit bias towards adolescents
test if implicit bias impacts social workers' ability to detect and manage risk in adolescent risk
Explore if factors such as age, gender, length of experience and ethnicity of the worker contribute to implicit bias
Investigate whether implicit bias commences at a specific age